AI/machine learning based on piezoelectric AE sensors for qu antification of damage in composite structures

AI/machine learning based on piezoelectric AE sensors for qu antification of damage in composite structures